PhysiPlay

PhysiPlay is an innovative mobile application that's set to transform the landscape of children's healthcare. It's not just an app; it's a dynamic tool designed to empower children, parents, and caregivers to actively manage their health and well-being. What sets PhysiPlay apart is its innovative approach to making physiotherapy engaging and enjoyable, especially for children with a wide range of learning difficulties and conditions, including complex medical issues, profound and multiple learning difficulties, severe learning challenges, and those on the autistic spectrum.

At its heart, PhysiPlay takes the traditional home exercise programs prescribed by Children's Physiotherapists and turns them into interactive and fun game-based activities. The app creates an engaging experience where completing daily exercises becomes a rewarding adventure. But it's not just about fun -- each completed exercise session generates valuable data. This data provides valuable insights, empowering clinicians to monitor their patients' progress, adherence to treatment plans, and performance remotely and then make any necessary changes to treatment plans. By basing treatment adjustments on real-time data, we're enhancing patient outcomes and compliance.

Our innovative edge lies in seamlessly integrating advanced technologies, such as artificial intelligence and gamification. This integration ensures that PhysiPlay is accessible and enjoyable for children of all ages and learning styles. This aligns perfectly with the NHS Long Term Plan's emphasis on personalisation, recognising that tailored care is pivotal for enhancing patient outcomes and experience. By focusing on individualisation, PhysiPlay offers an inclusive health service that caters to our diverse community's unique needs.

PhysiPlay isn't just about an app -- it's about fostering motivation and engagement. Through interactive activities and rewards, it encourages not only children but also their support networks to actively participate in their physiotherapy journeys. It's a holistic approach that empowers everyone involved to take an active role in health management.

This project reflects my commitment to innovation and improving healthcare access. PhysiPlay represents a new era in health engagement, where innovation meets empowerment to reshape the way we approach health and wellness. As we stride towards a healthier future, PhysiPlay is leading the way by redefining how children's health is managed, one interactive exercise at a time.